The University of Sheffield And Floreon-Transforming Packaging Limited

To develop and commercially produce bio-derived compostable biopolymer, utilising PLA blends that will replace plastics currently manufactured from non-sustainable oil based materials.